Aquila: a novel AI Digital Twin tool for Construction Sites

We aim to develop and launch a product called 'Aquila', a novel AI Digital Twin tool for construction sites.

Deficiency in construction site productivity stems from inadequate control methods unable to provide bi-directional control loops (from project control office to site, and vice-versa), resulting in suboptimal work programmes, inefficient resource utilisation, logistical bottlenecks, and, consequently, project delays, escalated costs and increased emissions. For instance, heavy plants and equipment (P&E), accounting for over 40% of total project costs and often linked to issues of project delays, congestion and environmental emissions, have

i) shockingly low P&E utilisation rates (as-low-as 30%), and

ii) unnecessary duplication/redundancy (3-to-5 times).

P&E are one of the biggest productivity blind spots within the construction sector, a substantial waste of resources given the UK's £650 billion infrastructure pipeline investment by 2025 and required P&E resources (~£3b billion/year), representing both a major industry need and market opportunity.